Basement membrane ageing: determining protein modification and proteolytic fragmentation across three major organs.

Basement membranes are thin, layered meshes of networked proteins (such as collagen IV and laminin) that serve as crucial barriers between tissues in many organs. In skin, a basement membrane anchors the cell-rich epidermis to the collagen-rich dermis. In filtering units within the kidney (glomeruli), basement membranes play a critical role in filtering small molecule waste from blood into urine, and in lung (alveoli), where they enable exchange of oxygen and carbon dioxide between air spaces and blood. Basement membranes in these tissues undergo profound changes in ageing, becoming flatter, thinner and patchier, leading to tearing and ulceration in skin of older people, a 5-10% fall in kidney filtration per decade of people aged over 35 years, and a decrease in lung elasticity. Despite these impacts on organ function, little is known about how basement membrane proteins are damaged during ageing and whether these changes are shared between organs.

Since basement membrane proteins are long-lived, they are thought to accumulate structural damage by ageing processes like oxidation, which unravels proteins, and exposure to protease enzymes, which cleave proteins. Using a new analysis technique we pioneered (peptide location fingerprinting), this work aims to identify key basement membrane proteins with age-related structural damage in skin, kidney and lung. Microscopic areas containing basement membranes will be cut out of mouse and human tissues (laser capture microdissection) and peptide location fingerprinting used to identify potential biomarker proteins with structural differences between young and aged. These will be compared between skin, kidney and lung to reveal overlapping signatures. Using another bioinformatic webtool we developed (Manchester Proteome Susceptibility Calculator), we will link age-modified protein sequences to enzyme (matrix metalloproteinase) cleavage sites and to oxidation-sensitive areas to indicate regions of structural damage. We will identify and compare protein fragments from these damaged regions between aged and young samples (western blotting).

Some fragments (known as matrikines), released by damaged basement membrane proteins, are known to have cell signalling properties. However, the identity of age-inducible matrikines, and their impact in tissue degeneration, remains almost entirely unknown.

Our preliminary work identified a specific protein region in basement membrane collagen IV that is structurally changed in aged kidney and lung. This region is known to be cleaved by matrix metalloproteinase enzymes to release canstatin: a matrikine capable of controlling cell behaviour. This work also aims to identify age-dependent changes in the matrix metalloproteinases that cleave basement membranes, determine the impact of inhibiting these enzymes on basement membrane degeneration, and investigate the cell signalling potential of collagen IV matrikines. Western blotting and zymography will assess whether the concentrations and activities of matrix metalloproteinases change in ageing skin, kidney and lung. Importantly, we will pursue mechanistic studies in an ageing animal model (C. elegans) to determine whether inhibition (RNA interference) of matrix metalloproteinase enzymes affects the integrity of basement membrane collagen IV tracked throughout the animal's lifespan. In parallel, we will expose human skin, kidney and lung cells to collagen IV matrikines in culture, and determine their effects on cell behaviour by transcriptomic and proteomic analysis.

The outcomes of this work have implications for the understanding of organ ageing and the identification of potential biomarkers towards new therapeutic interventions. This project aligns with three BBSRC priority areas: healthy ageing across the lifecourse, bioscience for an integrated understanding of health, and data-driven biology.